University of Reading and Optimal Monitoring Ltd

To target a market opportunity for small and medium-sized organisations without dedicated energy managers by developing a system capable of identifying unwanted utility usage and proposing solutions to this exceptional consumption, thereby enabling cost and environmental savings.